Molecular Regulation of leukocyte trafficking into and through the afferent lymphatics

The ability of an animal or human to fight infection is dependent upon the generation of an immune response to foreign material, termed antigen, such as bacteria or viruses. However, under some circumstances, an immune response is either inappropriate or not in the best interest of the individual, for example following an organ transplant or skin graft. Current immune suppression therapies have unwanted side-effects of preventing immune responses throughout the body. Therefore future therapies to avert only local immune responses, whilst leaving the rest of the body protected, would be advantageous.
The research outlined in this proposal would examine the first stage in the generation of an immune response, where antigen-presenting immune cells (having acquired foreign material) must enter the lymphatic system to migrate to the draining lymph node, to activate other immune cells and instigate a specific, targeted response to the antigen. My research to date has shown that this passage of immune cells into the lymphatics is carefully regulated by lymphatic-expressed adhesion molecules binding to corresponding receptors on the immune cell. Blocking these interactions impairs adhesion to and transmigration into the lymphatics, thus impeding migration of the immune cell to the lymph node and reducing the immune response to antigen. I now seek funding to elucidate the broader cascade of adhesion events, other adhesion and cell-junctional molecules involved and the effect of blocking them in vitro and in mouse models of inflammation and skin graft rejection. This research has the potential to identify important new targets for preventing transplant rejection whilst avoiding systemic immune suppression, as well as improving our understanding of the mechanisms and regulation of immune surveillance.

Technical abstract
Primary immune responses to foreign antigen from the periphery are initiated within the lymph nodes and are dependent upon efficient delivery of antigen by antigen-presenting cells such as dendritic cells (DCs) in the skin dermis. The majority of DCs do not circulate in the blood; rather they are inherent in the tissues and therefore traffic to lymph node via the afferent lymphatics. Other leukocyte populations found in the afferent lymphatics include monocytes, T cells, macrophages and neutrophils. My research to date has shown that passage of leukocytes into the afferent lymphatics is carefully regulated by lymphatic endothelial-expressed adhesion molecules ICAM-1 and VCAM-1 and blocking the binding of these to their cognate integrin ligands impairs trafficking of APCs to the lymph node and CD8+ T-cell response to viral antigen. I now seek funding to elucidate the cascade of adhesion events, other adhesion and junction molecules involved and the effect of neutralising them in vitro and in vivo.